Vacuum forming sheet metal panels for surface cladding and facade systems

The project focuses on the development of an innovative metal forming technology through a program of experimental development to produce durable and lightweight aesthetic cladding panels suitable for product/interior design elements and architectural facades. The technology provides innovative, customised, shaping of the panel surface in pre-finished metals using an efficient and sustainable production process that can be applied to both pre-fabricated proprietary cladding panels, adopting existing fixing systems and custom fabricated panels.